Discovering and developing new antibiotics from marine microbes combining genomics and synthetic biology

There is an urgent need for new antibiotics preferably with clinically unexploited modes of action. Natural products, compounds generated by plants and microbes, provide an unprecedented starting point for antibiotic discovery with over 70% of antibiotics entering clinical trials, in the last three decades, being based on such compounds. The marine environment represents a particularly rich and largely untapped source of biosynthetically promising bacteria and in very recent years a large number of natural products from the marine environment have progressed into clinical trials.

Through this study a state of the art approach to the discovery and development of new structural classes of antibiotics will be explored. Cosmid libraries of a series of promising marine microbes will be made. The organisms will be sequenced, sequence motifs that potentially encode biosynthetic pathways to structurally interesting natural products will be selected and the cosmids encoding these genes used in their heterologous expression in genetically tractable and ready to ferment host organisms.

In complement to these studies, the genes encoding a known and potent antibiotic from a marine microbe will be cloned from a cosmid library into a heterologous host.

This synthetic biology approach to antibiotic discovery and manipulation will provide a platform for:

.the fermentation, isolation and full structural characterisation of the new antibiotic molecules
.enabling pathway manipulation - particularly using the Genochemetics approach in which gene insertion enables selective chemical modification

New antibiotics will be assayed against pathogenic bacteria including ESKAPE pathogens
Analogues, of key compounds, will be generated and structure activity relationships (SAR) investigated in order to create new and improved medicinally useful compounds.